Truth and Democratic Legitimacy; a philosophical assessment of the Scottish approach to policy making

1. How can truth pluralism inform public audit?
2. What conception of the Scottish approach to policy-making - of community empowerment,
respect for lived experience, accountability to 'national outcomes' - best serves democratic
legitimacy?
The two project strands intersect closely: legitimacy depends on responsiveness to citizens'
good judgement about which policy to pursue, which itself depends on citizens' and auditors'
understanding of the truth about matters to which the policy pertains. The role of audit in
informing citizens and policy professionals and the role of citizens and professionals in
informing audit, are both central to the legitimacy-conferring benefits of the 'Scottish approach'
to policymaking, and both depend on prior questions about truth as outlined in the project's first strand.